City St George's, University of London and K A I Computer Services Limited KTP 23_24 R2

To apply novel UX/UI techniques to enhance and optimise the production cost management system for the film and TV industry.